SHAP VHR Development of Prototype

As new buildings are built to higher energy standards and become more airtight, natural
means of ventilation disappear. To overcome this, Mechanical Ventilation is often used. This
can lead to up to 5,000 kWh of heat loss from a typical home per year. In order to ‘reclaim’
this energy, Heat Recovery is often added, with some models achieving up to 90% efficiency.
With two fans running, 24h a day, such systems typically use up to 700kWh of electricity per
year (three times more than a new fridge). In cases where gas heating is used, Mechanical
Heat Recovery Ventilation invariably provides either very little or no net CO2 saving.
Besides the energy use, mechanical systems have high installation costs. Due to their
complexity, they require a number of trades to install and maintain, and suffer from
component failures. This further adds to the running costs, which can average £100 per year.
Mechanical systems also depend on a number of electronic and mechanical components
contributing to lack of reliability, resource depletion and future electronic waste.
Starting off with our innovative and retrofit specific Passive Ventilation with Heat Recovery
(utilising passive stack effect and wind assistance), we have designed, prototyped and tested a
reliable ventilation system for warmer climates. This incorporates a number of inventions
around passive extraction boost, extraction period extension, moisture withdrawal and
simplified installation.
The proposed system (SHAP VHR) overcomes the main issues associated with Passive Stack
Ventilation, such us summer operation, and makes the product applicable to warmer climates,
greatly increasing its export potential. The development of this technology will also allow us
to provide a full house system, a proposition preferred by both BRE and LABC